University of Leeds and Pipeline Engineering & Supply Co Limited

To develop an innovative, quick-opening closure for larger diameter, high pressure pig traps and by embedding product development skills improve the competitiveness of other products.